University of Aberdeen and Global Design Innovation Limited

To develop a software tool that automatically recognises equipment from laser scans of production plants. Processing terabytes of scan data automatically, will yield massive savings in engineering time and enable new products and services such as verifying a whole plant design.